Innovative Packaging Technology "Easy Open"

Anikto’s idea is to develop “Easy Open”, an innovative blister-package solution, that uses a
‘slice & open’ technique allowing not only for the reduction of disposable elements to the
package but additionally offering a simple, reusable, low cost and effective technique to open
blister packs safely and with minimum user effort. The challenge of opening blister packaging
made from tough plastic is well-known. In the US over 6000 consumers are hospitalised
annually whilst trying to open such packaging. Most packaging techniques require
complementary opening tools (scissors/knife) which cause significant safety risks to the user. .
There are numerous solutions for the above described problem such as Motorola sleeved
clamshell, Bosch Power Tools perforated blister card, VeriLock slide blister, Belkin
perforated clamshells. All these solutions present some drawbacks, from not being
environmentally friendly to the excessive cost and to the suitability only for certain products.
Easy Open will provide users the flexibility to access the purchased product at any time, is resealable,
reusable & allows the opening of multi-pack products as an overall practical/highly
effective solution.